SEAMLESS - Digitally-Enabled, Automated Post-Processing for AM

The SEAMLESS project represents a major technical and commercial advance in the area ofpost processing for additive manufacturing. The poor surface quality for AM parts has been amajor barrier for full process adoption, which will be addressed in this project. The SEAMLESSsolution combines a number of surface finishing and post processing technologies includingsuper finishing, laser peening, laser polishing and adaptive linishing, together with in-processinspection and simulation tools to address the post processing requirement for the widestrange of end-users. This will be underpinned by a digital platform to ensure full and seamlessconnectivity between all aspects of the solution, leading to significant cost and time reduction.The outcome of this will be a flexible, automated and digitally enabled solution for post processing for AM.